Assessing speech difficulties in children ages 4-6 years, using an App.

Speech and language difficulties in children, how they are assessed and identified within the education system, and the interventions available to them, have been a topic of hot-debate in recent years (see the Bercow Report, 2008, 2018; Department for Education, 2012; The Marmot Review, 2010). Not identifying children early on can have detrimental life-long consequences, for example, those with speech and language difficulties are over 5 times less likely to attain 5 A*-C grades in their GCSEs, account for up 60% of young offenders, and 88% of unemployed men (Department for Education, 2012). Yet, developments in research and impact on Policy has plateaued in the last ten years ("The Bercow Report: Ten Years On", Bercow, 2018).

The proposed research aims to develop and validate an easy-to-use and easily accessible App-based speech assessment, to identify children aged 4-6 years, who may be at risk of speech difficulties. To achieve this goal, the project aims to train an automatic speech recognition (ASR) algorithm to separate spoken words into syllabic units, identify syllable-based phonological errors and score disfluencies in speech, thereby automating the analysis of speech samples. A large sample (~1000) of speech is needed in order to achieve this, and the sensitivity and specificity of the automated assessment will be verified against a clinical gold standard. Incorporation of this automated speech assessment into an existing web-application, assessing language, would provide educational practitioners with a valuable tool for identifying children at-risk of speech, language and communication disorders at a young, and potentially critical, age.

The research findings could have widespread and significant implications for a variety of stakeholders and beneficiaries. Once validated, the assessment could be used on a large scale as a cheap, rapid and reliable tool for screening children upon school entry, which, considering the devolution of budgets from local authorities, would be highly beneficial to schools and academies. Referrals made by schools based on an objective and scientifically-validated measure would also benefit and increase the efficiency of speech and language intervention. The ASR algorithm would be an advantageous tool for many academic and non-academic researchers interested in speech analysis. An up-to-date estimate of speech difficulty prevalence would be useful for the government, policy-makers and researchers alike. The benefits surrounding the increased reliability in identification of at-risk children, could allow for earlier intervention and thus, improved outcome post-intervention, which will improve their later educational attainment, opportunities, and overall quality of life.

Completion of this project would also benefit academics, both in English- and non-English speaking countries. The ability to train the ASR algorithm with a variety of languages increases the potential impact of the research outcomes and provides the opportunity to expand its use to other countries and contexts. Additionally, the findings can be used as a basis for investigations by other researchers, helping to progress research in the interdisciplinary fields of speech and language sciences, clinical assessment, computational modelling and machine learning. Automated transcription of syllable boundaries would reduce the need for manual transcription, saving resources and speeding up data analysis for researchers in the future.

Potential impact
Schools and academies: educators are best placed to identify children at risk and they currently rely on subjective means of observation and long-term monitoring. Assessing speech through an app will enable teachers to conduct a rapid and objective screening of all the children in the reception and year one classes. The decision by the government to devolve power and budget from local education authorities (LEA) to schools and new established academies has meant that most schools lack sufficient funds to budget for a speech and language therapist (SLT) (Bercow, 2018).

SLT Units: specialist and general SLT units within the NHS will be able to utilise this app when screening for speech difficulties. Currently, SLTs rely on various batteries and tests to do their assessments. Furthermore, SLTs can be assured that the referrals they receive from teachers are based on an objective standardised assessment. Specialist units that deliver intervention to those with a specific speech difficulty (i.e. the Michael Palin centre for stuttering), could also utilise such an assessment tool. Due to its ease of use, it can be used as an initial assessment upon referral, and then used periodically to follow up and monitor post-intervention developments.

Charities and organisation that support those with speech difficulties can recommend the app as another tool to monitor children who may be at-risk, when teachers, SLTs or parents approach them for help.

Algorithm: this will be a novel technology, as automated speech recognition (ASR) systems primarily rely on phoneme recognition. The algorithm I am attempting to develop will be the first of its kind to discriminate between syllables within words. Syllables and syllabic stress are an important factor in language acquisition and speech perception (Rasanen, Doyle & Frank, 2018). Being able to analyse speech by separating words into syllabic units with an ASR will speed up the process. This can be utilised by non-academic researchers in industry who are interested in speech analysis and speech recognition. This also has the potential to improve natural speech recognition techniques, by concentrating on syllabic stresses, which are important when considering different accents and dialects. This also means that ASR systems can become better at recognising voice, prosody and instruction from those who have speech disorders.

Government and policy makers: awareness of incidence rates of speech difficulties can assist law and policy makers in decision making. Considering the state of this area, where the figures come from research dating back to 2004-2010, we do not currently hold up-to-date statistics of prevalence and incidence rates for communication disorders. Knowledge of prevalence can assist applications and movements towards requests for funding from policy makers, be it for future research or intervention purposes. It will also highlight the scale of communication disorder issues in the UK.

The ultimate beneficiaries: I believe the ultimate beneficiaries of this research and its output, are the children themselves. Considering children who may be at-risk of speech difficulties and who may get missed in the education system, and when considering the severity of this outcome (i.e. 13% of those with speech difficulty attain 5 A*-C grades compared with 69% of their counterparts (Department for Education, 2012); 60% of young offenders (Bryan & Mackenzie, 2008) and 88% of long term unemployed men have speech difficulties (Elliott, 2011)); then I consider the children with speech difficulty are the ultimate beneficiaries. Even when considering children who may not be at-risk, parents have a tendency to worry, nonetheless. Thus, having an easy to implement rapid test at school at the beginning of each intake, can help put the minds of those parents at ease.